Southampton Solent University and Tavcom Limited

To develop and embed the capability for delivering innovative e-learning training focussed on the security industry and utilising the principles of gamification and edutainment.